De Montfort University and East Midlands Housing Group Limited

To enhance comfort and mitigate rising fuel costs in social housing through the analysis of unique household energy data, the testing, targeting and application of effective low energy technologies and the support of associated changes in behaviour.